VoltaEngage

Volta is a pre-revenue UK SME, fusing creative, technical/financial experts from across the music industry value-chain (including specialists in 3D visual design and mixed-reality), to deliver a new form of art and entertainment. They have developed _VoltaCreate,_ a user-friendly software tool enabling artists to create their own immersive experiences, perform inside them and broadcast them to their audiences on existing 2D platforms like Twitch/Youtube.

Throughout this project, they seek to build a disruptive monetising software tool enabling the audience to participate in music artists' performances by influencing visual effects during live and livestreamed shows. They will undertake ground-breaking R&D to build _VoltaEngage, a_ system to integrate with their current offering and offer a new source of income to underpaid and underfunded artists.